Transformative industrial digitisation of UK frame-building

Frog Bikes is a British company dedicated to making cycling fun for children. We believe that the lighter the bike, the easier it is for children to learn to ride, and to enjoy it more as they progress. Many kids' bikes on the market weigh nearly as much as the child!We have set about re-designing kids' bikes, creating a light but strong aluminium frame, and hand-picking components that offer great performance without compromising the weight of the bike.As part of our ongoing commitment to be at the forefront of kids' bike design and manufacture, we have teamed up with UK partner London Machine Works to deploy the latest in industrial digital technologies that could be used to make our bikes even lighter and even more fun for kids to ride.